The nature and genesis of magmatic Ni-Cu- sulfide mineralisation in and around the Stendalen Intrusion, south Greenland

The nature and genesis of magmatic Ni-Cu- sulfide mineralisation in and around the Stendalen Intrusion, south Greenland